Targeting vasculogenic mimicry to treat relapsed and metastatic rhabdomyosarcoma

The Clinical Challenge
Rhabdomyosarcoma (RMS) is the most common soft tissue cancer in children and adolescents. While initial treatment success is common, refraction and relapse remain a major challenge, especially where disease has already spread. In these cases, 5-year survival rates fall below 20% and have not improved in over two decades. There is an urgent unmet need for new therapeutic strategies and a deeper understanding of why current treatments fail.

A Novel Therapeutic Target: Vasculogenic Mimicry (VM)
RMS has traditionally been studied as a cancer of failed muscle development. However, my recent findings reveal a previously unrecognized resistance mechanism: vasculogenic mimicry (VM), where tumor cells adopt blood vessel-like properties to support their own growth and spread. VM is present in nearly half of RMS cases and is strongly linked to treatment refraction/relapse and metastasis. Unlike traditional blood vessel formation (angiogenesis), VM allows tumours to bypass conventional vascular pathways, making them more aggressive and harder to treat.

Why This Research Is Timely
Current clinical trials in relapsed/metastatic RMS have focused on angiogenesis-blocking therapies like regorafenib. However, these treatments have shown limited success and lack predictive biomarkers. VM is a known resistance mechanism to such therapies in other cancers, but it is not understood in sarcomas. Using a first-of-its-kind zebrafish xenograft model, my research has demonstrated that when VM is present in RMS it is enhanced by regorafenib—mirroring clinical observations of treatment-induced resistance. This suggests that for some patients, this treatment may not only be ineffective but could make the cancer more aggressive.

Research Aims
We need to stratify patients with vessel-mimicking RMS avoiding ineffective treatments that may exacerbate disease. In these RMS patients, we instead need to target VM-dependency, providing an option where no effective treatments currently exist.
This program seeks to address this critical gap in RMS treatment by:
1. Defining the mechanisms of VM
2. Identifying and characterizing therapies that modulate VM
3. Developing VM-targeted therapeutics

Expected outcomes
Aim 1 will investigate how common VM-structures are in different rhabdomyosarcoma (RMS) models. It will also explore the role of specific cell types and signalling pathways (like CD34+ cells and TGF-beta) in driving these structures. This will help develop better ways to identify and prevent VM in patients with hard-to-treat RMS.
Aim 2 will test treatments that may affect VM and examine whether VM plays a role in resistance to therapy. It will also uncover the biological processes and cell behaviours involved. These findings will support more tailored treatment approaches and the development of therapies that specifically target VM in RMS.
Aim 3 will assess whether targeting VM with immunotherapy can block this process in RMS and identify treatments that work well in combination. This could lead to new treatment options for patients with refractory/relapsed/metastatic RMS and open the door to future collaborations with industry.

Translational Impact
This research has strong translational potential, with clear pathways to clinical application. The project is positioned for follow-up through engagement with translational partners (Birmingham Enterprise) and applications to the MRC Impact Acceleration Account (IAA), and ultimately the Developmental Pathway Funding Scheme (DPFS).

Conclusion
By targeting VM, this research offers a paradigm shift in how we understand and treat refractory/relapsed and metastatic RMS. It provides a scientifically grounded, clinically relevant strategy to improve outcomes for a vulnerable patient population with currently limited options.